University of Ulster and Predator Equipment Limited

To design, build and test the next generation of container handling equipment. Embed engineering expertise for future expansion, implement lean manufacturing and quality systems to ensure compliance at all levels to enhance business intelligence.